100CC - The 100% Connected Community

"100CC will provide a connectivity platform that digitally includes the most vulnerable. By combining multiple services (healthcare, social care, communities and families services) on a single connectivity infrastructure 100CC will demonstrate how an orchestrated approach delivers wellbeing and business outcomes. This will improve quality of life and wellbeing outcomes for the individual while significantly reducing the cost of public service delivery.

The project is tackling a genuine and stubborn societal need: bringing digital inclusion to the most disadvantaged. Some public services are fully digital (car tax renewal), but others have had mixed results (housing benefit reform, Universal Credit), or are still developing (social care remote monitoring). This is unequal because access to digital services is predicated on digital literacy and broadband access at home. Disadvantaged communities are high-volume public service users, but have benefitted the least from the shift to digital services. Too many legacy service users and barriers to end-users' digital adoption exist.

100CC will address the challenge by demonstrating a fit-for-purpose connectivity platform in the home for high-volume, heterogeneous public service user groups. This demonstration will validate a 'provider pays' business model, where the cost of providing secure connectivity is an order of magnitude lower than currently provided by the market. The deployment in West Suffolk will then demonstrate a citizen-centric digital service delivery model that uses IoT, real-time collaboration, digital-enabled staff and a fully online citizenry, transforming the State-of-the-Art from apps and online services to a fully-digital public service experience."